Fast Emulation of Global Climate Models for exoplanets

We aim to emulate exoplanet GCMs (Global Climate Models) (e.g., Met Office UM) for vaguely Earth-like exoplanets. This means we give the model an (unrealistic) initial state (uniform temperate, no winds etc.) and external parameters (surface gravity, instellation etc.), and it predicts the steady state solution - what we might otherwise get from a GCM run for maybe a week on a HPC - in a very short time, say <1min.